Can ML-based computer vision be used to quantify plant programmed cell death?

Protecting crops from disease is essential to ensuring yield and global food security. A pivotal aspect of this is understanding the interaction between plants and their pests & pathogens, which traditionally includes many time-consuming manual processes. Our project targets one aspect of the research and development process and aims to significantly reduce the time required to quantify plant immune responses using Artificial Intelligence (AI).

Central to our initiative is to develop and test an easy to use computational tool which can intelligently quantify the programmed cell death on plant leaves. It does this by training an off the shelf, AI-powered image analysis tool with images collected in-house and by our collaboration partner, Imperial College London. The tool will then be pitted against human evaluators and, if successful, can be taken forward to a commercially ready tool.

To validate our tool, we are collaborating with a leading group in plant science at Imperial College London to both help train our tool and test it in a real world research context outside of our own lab. This validation is crucial not only for the future refinement of our tool but also to demonstrate that such a tool can be used to significantly reduce research time in both a commercial and academic environment.

In summary, our project aims to discover whether AI can significantly decrease research activities and time to market by training an image analyses tool to detect Programmed Cell Death. If successful, this accessible tool could be used by plant scientists in both the private and academic sectors, giving researchers more time to concentrate on higher value tasks.